ToxicSource Screenscraper Detection

The problem of a target website being “screen-scraped” by any party can be solved by the application of various sets of combative solutions designed to prevent (or render pointless) the set of scraping methodologies employed against them. I have created a set of anti-scraping solutions that are both original and proven to work - and that their implementation will drastically reduce or entirely prevent, a targeted website from having its content harvested without compromising the quality of service to the User, and without adversely compromising the Users experience.